Development of remote quantum sensing using photonic technologies

At the University of Leeds, we are investigating light based non-invasive techniques to measure the body vital parameters. The heart of this technique relies on an indigenously developed fluorescent material platform by the surface engineering of glass materials using a short pulse (femtosecond, fs) and high power laser produced plasma. The general idea is to shine the skin with fluorescence light produced by this thin functional surface on glass, under low power laser excitation, interacts with biomolecules in blood and interstitial fluid providing optical response. The variation in the signal provides molecule specific concentration information of the biomarker under investigation. As a first step in the development of the biosensor, the technology has been investigated for non-invasive glucose sensing for patients with diabetes to provide a faster, and convenient alternative at an increased patient comfort (no pain) relative to the current needle and blood-based measurements. However, the performance of the device can be further improved and applied to other scenarios and requires optimisation of the design and fabrication of sensor materials. The challenges in optical sensing need to be evaluated both from engineering and quantum optics aspects.
Specific aims of the project: Develop modified quantum theories for better sensing Design a new experimental apparatus to test the quantum optical models which predict enhanced sensitivity and selectivity Optimise the modified glass layer for non-invasive sensor performances especially plan to use measurements of second-order photon correlation functions to obtain better biosensor performance. Establish specifications for the prototyping of sensing device suitable for preclinical and clinical investigations